Elucidating the Molecular Basis of PPAR (Gamma) Agonist Driven Transcriptional Regulation by Microenvironment Mapping

This project falls within the EPSRC Physical Sciences research area. This project is in collaboration with Novo Nordisk. In 2020 a transformative physical science advance in photoaffinity labelling for target identification and interactome mapping was reported. The approach uses a probe conjugated to a light-activated photocatalyst with a 4 nm energy-transfer range to activate a carbene-based label. This design offers two major advantages over conventional photoaffinity labelling techniques: (1) catalytic signal amplification leads to multiple labelling events per probe and greatly enhanced signal-to-noise ratios aiding detection of low abundance proteins (2) tandem labelling of proteins within a 4 nm radius allowing interaction partners to be identified. This project will further develop this physical science technology and apply it to unmet needs in biomedical research. Specifically, to understand the mechanisms of PPA(Gamma) co-factor recruitment and transcriptional regulation, a current target for the treatment of type 2 diabetes. Findings from this project could have downstream applications for the development of next generation diabetes therapeutics. Many current nuclear hormone receptor (NR) targeting therapies display unwanted on-target side effects. For example, the use of glitazones, PPAR(Gamma) agonists, for type 2 diabetes has been limited by weight-gain, fluid retention and cardiovascular effects. Ligand binding causes a conformational shift in PPAR(Gamma) leading to alterations in co-activator and repressor complex formation and subsequent transcriptional activity. While different ligands are known to stimulate overlapping but discrete transcriptional programs and phenotypic outcomes through PPAR(Gamma), unbiased characterisation of differential co-factor binding has been limited by the technical challenges involved. To design and synthesize photocatalytic chemical probes to determine the impact of agonist binding on PPAR(Gamma)'s microenvironment, including co-factor recruitment. To understand the dependence of the agonist-induced transcriptomic changes on PPAR(Gamma) protein complex constitution. Based on the structure-activity-relationship data available for a range of PPAR(Gamma) agonists, we will synthesise a library of photoaffinity- and iridium photocatalytic PPAR(Gamma) agonist probes and structure-matched controls. Following confirmation of PPAR(Gamma) binding and transcriptional regulation, probes will be applied to in vitro differentiated human adipocytes. Next, the samples will be dosed with biotinylated diazirines and pulsed with blue light to initiate labelling of all proteins within 4nm of the photocatalyst-conjugated PPAR(Gamma) ligands. Labelled proteins will be enriched and analysed by proteomics with samples for transcriptomic analysis processed in parallel. Experiments on in vitro differentiated human adipocytes with inducible PPAR(Gamma) knock-out will be used to ensure the specificity of identified proteins and to distinguish off-target labelling from genuine interactome labelling. Ligands will be clustered based on proteomic and transcriptomic signatures to identify proteins correlating with transcriptional changes. The necessity of identified proteins in mediating the ligand induced transcriptomic changes will be determined by assessing agonist induced transcriptomic changes in cells with the identified proteins knocked out. This project will provide proof of concept for a novel application of this state-of-the-art physical science technology that could be applied to other receptors or to perform target deconvolution of novel bioactive small molecules or peptides. Additionally, this work will provide fundamental insight into the regulation of gene transcription by PPAR(Gamma). Such insight could inform the development of PPAR(Gamma) agonist therapeutics with desired properties and enable alternative approaches such as inhibiting interactions between PPAR(Gamma) and specific co-factors.